Director, Large Scale Complex IT Systems Institute

The director-designate (DD) will consult widely with relevant stakeholder groups in industry, academia, and the public sector to identify a programme of research and training that meets the UK's national need for advancing knowledge in large-scale complex IT systems. Following this, the DD will write a formal set of proposal documents including a budget and management structure which will then go to peer-review. The Research Chair fellowship applied for here runs for one year and is intended to conclude with the formal acceptance of the final set of proposal documents; at which point the funding applied for in the final proposal documents will include a component to pay for the director over the first five years of the Institute's existence.